Tooling Design and Manufacture for CRE Machines

Continuous Rotary Extrusion (CRE) machines are used to extrude high quality continuous profiles in non-ferrous metals, predominantly copper, aluminium and their alloys. The electrical industry is a major user of products made using CRE, e.g. busbar profiles, electrical conductor for high voltage cables, lightning conductors, aluminium-clad steel wires, motor
and transformer components. Tool wear rate is a critical factor (and cost component of the extrusion process), particularly for the extrusion of copper profiles. Meltech CRE Ltd, the world’s only fully integrated supplier of complete CRE production lines (including spares and tooling), has identified a gap in the market for a new CRE machine tool design and manufacturing process to compete globally.